Fluid-structure interaction measurements of complex structures

The aim is to measure and quantify the fluid-structure interactions (FSI) of non-rigid structures with complex geometries in order to enhance the understanding of the physics of the problem. The project will begin with visualising the fluid flow and assessing the effect of different heart valve geometries on its properties. The knowledge gained will be used in measuring the fluid-structure interaction of a swirl tape in a pipe, gradually increasing the complexity to match the conditions outlined by UKAEA eventually.